Development of advanced high temperature polymer materials for high value manufacturing

The HyperMATA project, lead by the specialist polymer development company, Ketonex, will develop a new family of high performance polymer materials intended for use in the Additive Layer Manufacturing (ALM) industry. The new polymer materials that will be developed will have significantly better mechanical and thermal properties over those presently available. This 14 month project will demonstrate that, with some simple modifications, a standard laser sintering machine will be able to produce high quality parts, with exceptional strength and chemical resistance. End users from a wide range of industries, including bioengineering, aerospace and the automotive industry, will all benefit from the significantly improved performance that this material will lend to ALM parts.